Optimising anchor selection for floating offshore wind farms in challenging ground conditions

This PhD investigates anchoring technologies for floating offshore wind farms, specifically addressing the challenging ground conditions in the UK Continental Shelf (UKCS). This research explores the potential of drilled piles and other anchor types, in rocky and mixed seabeds to be used as shared anchoring systems. This study will include a lifecycle analysis, evaluating the cost and carbon footprint associated with the production, maintenance, repair, and decommissioning of various anchor types. Ultimately, this research aims to develop a framework for optimizing the selection process, enabling a comparative ranking of anchoring solutions based on their capability, cost, and carbon impact, tailored to specific seabed and platform data relevant to the UKCS.